Representation Theory of Quantum Symmetric Pairs

Representation theory is an area in mathematics that tries to understand structures of algebraic objects not directly but by how they interact with linear spaces. It is a powerful mathematical tool with diverse applications in areas including particle physics, computer science, biology and chemistry. In our project, we focus specifically on the representation of quantum symmetric pairs.
In the classical theory of Lie algebras, a symmetric pair consists of a Lie algebra and its fixed subalgebra under an involution, which essentially is a Lie algebra embedding. In mathematics and physics, Lie algebra embeddings are ubiquitous, describing how smaller symmetries fit within larger ones. These embeddings naturally extend to the corresponding universal enveloping algebras in the classical setting. In the quantum case, we study quantum groups introduced by Drinfeld
and Jimbo, whose specialisation recovers classical universal enveloping algebras. However, unlike in the classical case, the embeddings of interest cannot generally be found in the quantum setting. This limitation motivated the development of the theory of quantum symmetric pairs.
In 1999, Gail Letzter developed a comprehensive theory of quantum symmetric pairs. Rather than searching for quantum subalgebras of Drinfeld-Jimbo type, Letzter's approach focuses on finding coideal subalgebras referred to as quantum symmetric pair coideal subalgebras (QSP coideal subalgebras), whose specialisation coincides with the Lie subalgebras in a given symmetric pair. Letzter constructed and classified all QSP coideal subalgebras for quantum groups associated with finite-dimensional Lie algebras. In 2014, Stefan Kolb extended her constructions to Kac-Moody setting, unified and simplified Letzter's conventions. Letzter's classification of QSP coideal subal-gebras provided a foundational framework for understanding the structure of quantum symmetric pairs in the context of finite-dimensional Lie algebras. Kolb's extension of Letzter's constructions to the Kac-Moody setting further broadened the applicability of the theory to infinite-dimensional Lie algebras.
Our project aims to understand these QSP coideal subalgebras using techniques from the representation theory of Lie algebras. So far, there is no satisfying classification of representations of QSP coideal subalgebras, even in the finite case, and we would like a theory that more closely captures the features of representations of Drinfeld-Jimbo quantum groups such as root vectors, classifying modules by highest weights